Loughborough University And Thermoseal Group Limited

To develop the technical knowledge and capability for processing EPDM and silicone rubber compounds to develop a range of warm edge spacers in-house.